Reuseable Plant Pots

To develop a reusable rubber plant pot with a copyright-able design to be used in wholesale / retail distribution of horticultural produce. The concept will reduce the environmental impact of waste associated with plastic plant pots and the novel design will reduce the volume of water wasted in garden centres and nurseries.